Crypta Labs 2

Crypta Labs is a quantum cyber security company that is developing a Quantum Biometric to provide 'up to military grade' levels of security for the biometric, mobile payment and authentication industry.Our unique Quantum Random Number Generator (QRNG) on a mobile phone has multiple purposes including Quantum Biometric and Quantum EncryptionOur team passionately believe that top level security should be available to all and that our unique security solution will, one day, save lives